Developing a software only product to remove hardware dependency

Vochlea Music is a creative technology company. Founded in 2017, we work at the cross section of music and technology. In 2019 we launched award winning AI vocal recognition technology, the Dubler Studio Kit.

Comprised of the intelligent Dubler desktop application and custom USB microphone; the Dubler Studio Kit is a ground-breaking innovation in music technology. It allows users of mac and PC computers to create, control and manipulate audio samples and software instruments live, using their built-in tool for audio expression -- the voice.

We truly believe that real-time vocal control for music making is going to be massive, and a fundamental change to tech interaction! Kids in playgrounds all over the world will be beat-boxing out drum beats and humming bass-lines. Musicians on tour will be sketching out ideas using their voice, and artists on stage will be performing live using our software.

To make this vision possible we need to make our products more accessible, and for that we want to undertake a project to make Dubler compatible not just with our own custom USB microphone but any audio input.